New fibre reinforced composite core from recyclate

Omnia (CS) Ltd has grown rapidly in the last decade and now supplies a range of lightweight, thermoplastic panels to meet the demands of various industries in the UK.
In 10 years, Omnia has built a strong brand by delivering reliable and sustainable products whilst providing exceptional service and support to our customers and in areas where our expertise is required. Omnia has always prided itself on being a leader in its field which has led to the company expanding across a range of different markets.